Will jammed icebergs reduce the sensitivity of the Greenland Ice Sheet to climate change? Entry

Greenland's largest glaciers are held back by jammed icebergs at their fronts. This exciting project will study how melting of these icebergs influences the stability of the Greenland Ice Sheet.